Urban migrations among Amazonian indigenous people: cosmological conceptions, political stategies and storytelling

Despite the breadth of research on climate change and the prediction of extensive population displacement, the issue of 'environmental refugee' has mostly been approached as a peripheral concern, 'a kind of aberration from the normal order of things'.